FreeWire: flexible, mobile EV charging for UK streets

"This project is a collaboration between FreeWire and Westminster City Council to explore the feasibility of FreeWire's innovative mobile electric vehicle charging system (Mobi Charger) on the streets of London.

EV charging places heavy burdens on local energy infrastructure that will become increasingly unmanageable as the EV fleet grows. In particular, users lacking residential off-street parking have limited options for charging their EVs, as installing large quantities of on-street EV charging infrastructure is costly, inefficient and disruptive, requiring extensive construction/excavation work in order to connect to the electrical grid.

The Mobi Charger can provide fast-charging coverage to numerous streets or a whole car park at a small fraction of the cost of existing options. As a battery system, the Mobi Charger provides extremely fast charging peak hours without placing a strain on the electrical grid, and would subsequently be recharged much more slowly."